International Social Survey Programme 2022-2024

The International Social Survey Programme (ISSP) is one of the most important attempts to undertake cross-national survey research that exists. Forty-four countries participate, covering all five inhabited continents. Each year, countries field a module of 60 questions on a particular topic, usually as part of an existing random probability survey. These data, along with a set of prescribed socio-demographic background variables, are then deposited in an agreed format with the ISSP data archive.

A wide range of modules have been fielded since the project began in 1985. Topics are chosen at an annual plenary meeting and are revisited periodically, with many having been covered several times. As a result, ISSP data can be used to examine differences between countries at a particular point in time and to compare differences in trends over time.

A combined dataset containing data for all countries is made publicly available to the research community approximately two years after data collection. ISSP data are widely used, with numbers of publications increasing annually; more than 500 new publications were recorded in the last year for which data is available. In Britain, there have been 757 publications using ISSP data since the programme began.

The ISSP 2022 module data will be collected via the NatCen Panels, in both GB and Scotland, a method that was adopted in 2020 as a result of restrictions on face-to-face fieldwork introduced in response to the coronavirus pandemic. This will ensure that data collection in Britain and Scotland is carried out using the same methodology. Members of the British and Scottish Panels are recruited from the British Social Attitudes (BSA) and Scottish Social Attitudes (SSA) surveys respectively. These are both high-quality, random probability surveys. Those interviewed as part of BSA/SSA are asked to join the Panel at the end of the interview, and all those who have not subsequently left are asked to participate (no quotas are used) which maintains the random probability design. The proposal for the ISSP 2023 and 2024 modules is to utilise the BSA main survey. BSA in 2023 and 2024 will use a mixed-mode push-to-web design with an optional Computer-Assisted Telephone Interview (CATI) opt-in to cover the offline population.

ISSP will cover three topics during this period: family and changing gender roles (2022), national identity and citizenship (2023) and digital societies (2024):
-The family and changing gender roles and national identity and citizenships modules have previously been fielded on ISSP and will provide valuable opportunities to look at the changing nature of attitudes to these highly salient issues.
- The third topic, Digital Societies, is being included as an ISSP module for the first time, to map international views on the impact of the move towards more digital societies across the world.
The continued growth in ISSP membership means these modules will also provide a valuable opportunity to examine these issues across a wider range of countries and contexts.